Cognitive Remediation Therapy (CRT) as an Early Intervention for Bipolar Disorder. Is it more beneficial than Cognitive Behavioural Therapy (CBT)?

This research will compare Cognitive Remediation Therapy
(CRT) to Cognitive Behavioural Therapy (CBT) for early
interventions in bipolar disorder. CRT is a form of therapy
that involves computer tasks aided by a trained
psychologist. The aim is to improve strategies used by
clients when approaching cognitive tasks. For example,
clients are trained to have a better grasp of how much time
a task will take and adjust how they approach it
accordingly. The skills developed have been shown to
improve neurocognitive functioning and the strategies used
can be transferred to real life tasks. Research to date on
CRT for bipolar has been shown to be positive. The current
main treatment for bipolar disorder is CBT. CBT is a form of
therapy which involves discussing thoughts, behaviours,
feelings and physiological sensations with a psychologist in
order to improve their understanding of themselves, how
they react to events and their feelings. Research has shown
that CBT isn't particularly beneficial to people with bipolar
disorder. This proposed study aims to see how CRT
compares to CBT and the possible implications this may
have for future early interventions in bipolar disorder.